Translation of the X-PERT Diabetes Digital Programme into 14 Black, Asian and Minority Ethnic (BAME) languages

NICE stipulate that **all people with prediabetes/Type 2 diabetes should be invited to attend structured education** so that they can develop the knowledge/understanding/confidence to self-manage their condition to improve their health/wellbeing and prevent diabetes-related complications.

**X-PERT Health is a national provider of structured education**. The programme was developed by Dr Deakin over several years of postgraduate research and is totally evidence-based. This was rigorously tested in patient focus groups, before development as a package of engaging education to meet needs and **rigorously evaluated by a clinical trial, which demonstrated significantly improved health/wellbeing amongst attendees.** As its reputation grew, invitations were received to address conferences worldwide and we developed our own HQ and training Centre. Courses are held to train healthcare professionals and link workers to deliver our education to their patients via group sessions. However, over the previous two years we have been working with technology companies to enable the programme to become available digitally. We realised that not all people are willing or able to attend group sessions. **The digital programme will enable people to access the education at a time and place that is suitable for them, for a period of 12 months.**

We launched the digital programme on the 6/4/20\. Healthcare professionals can refer patients to access the programme via their smart phone/tablet/laptop. This was timely due to the COVID-19 outbreak which resulted in all group education programmes being stopped. To date, more than 500 patients have been referred. It is innovative because rather than provide a platform for reading about diabetes, it is a package of engaging 2D/3D videos and games along with tracking/chatting functionalities to replicate the success of the group-based programme, based on the old Chinese proverb of "I hear, I forget; I see, I remember; I do, I understand".

However, currently it is only available in English. **Probably, the greatest need is among BAME communities, so it is our intention to adapt the programme into 14 different languages** - Arabic/Bengali/Chinese/Gujarati/Hindi/Nepalese/Persian/Polish/Punjabi/Romanian/Somali/Tamil/Turkish/Urdu. People from BAME populations are 3 to 6 times more likely to develop Type 2 diabetes and they are also more likely to develop a more serious form of COVID-19\. To our knowledge, no other UK digital diabetes structured education programme is available in these languages. **Thus, this will be a truly original project that will help people from BAME communities self-manage their diabetes and mitigate the health impacts of the COVID-19 outbreak.**